Investigating Inductive Types within Dependent Type Theory

Martin-Lof's dependent type theory is a formal language developed on the principles of constructive mathematics. Inductive types play a central role within this theory. My research aims to explore their formalisations and how different classes of inductive types compare to each other. This has applications in generic programming, software verification, and proof assistants.